QA-based Reasoning for Character Description Generation

Creating character profiles is an essential step for narrative understanding tasks such as summarization, story analysis and generation. However, understanding the characters of long stories remains challenging due to their dynamic nature across a complex and long plot (average length >100k tokens). Prior research
has exploited chunk-based approaches, such as retrieval, hierarchical or incremental-based methods, which offer efficient processing but often struggle to capture all the needed information. In this paper, we propose a QA-based reasoning approach for generating character descriptions in long narratives. Our method consists of a question generation model that iteratively generates questions through rounds to progressively understand the character of interest, a question answering model that uses parts of the story to answer these questions and finally a generation model that uses the reasoning trace to produce the description. We evaluate our approach on book-length narratives, showing that it outperforms standard long-context baselines in the BookWorm dataset, and despite its competitive performance, falls behind the hierarchical and coreference approaches in the CroSS dataset. We provide an analysis of our results and findings so that our work can help future research on the reasoning and understanding of characters in long narratives.